The Chancellor, Masters, and Scholars of the University of Cambridge and 52 North Health Limited KTP 21_22 R4

To synthesise new antibodies and develop new cutting-edge lateral flow-based diagnostics to support more precise monitoring of cancer patients at risk of complications from chemotherapy.